Hidden Heritage: Multi-disciplinary and Multi-sector Perspectives on the Norman Chapel, Durham

The buildings of the Durham peninsula constitute the UK's most important complex of Norman architectural remains, with the castle, cathedral and structures of Palace Green inscribed by the UNESCO World Heritage Committee in 1986 as being of Outstanding Universal Value. The oldest surviving architectural element of this World Heritage Site is the 11th-century Norman Chapel of Durham Castle. This unique building pre-dates the foundation of its substantially more massive and more famous neighbour, the great Norman cathedral, by a decade or more, yet it has received relatively little scholarly attention.

The 950-year-old chapel is in a poor state of repair. Ingress of the elements has worn away at the sandstone and undermined the building's structural integrity. Essential emergency conservation work has been in progress since October 2022. This work has necessitated some archaeological and technical investigations of the building and its immediate environs, and has provided opportunity for others, including a full photogrammetric scan in January 2023. These works offer a rare opening for analysis not only of the new discoveries resulting directly from them, but also of the building's broader historical, architectural, ecclesiastical, social, environmental and geographical contexts. The Norman Chapel Network will harness this unique, time-limited opportunity, by bringing together specialists from the arts and humanities, the archaeological, environmental and conservation sciences, heritage management and museum education. Participants from academia, industry and the third sector will come together with local community organisations to uncover the story of this remarkable building and to help plan for its future.

Routinely referred to as 'the Norman Chapel', there is little known for certain about the building's origins and initial purpose. It may or may not have been built as a place of worship, but it undoubtedly offers rare testament to building techniques and fashions on the northern fringe of the new Norman empire in William the Conqueror's time, and to the earliest years of the fortress begun on his orders in 1072. Since its rediscovery in the nineteenth century and refurbishment in the 1950s, the space has been used as a chapel by University College, the residential college of Durham University that has occupied the castle since 1837. Of its life and use in the intervening eight centuries, very little is known. Through three on-site residential workshops, the Norman Chapel Network will foster conversations across the academic disciplines, with non-academic partners in heritage and education professions and representatives of the city, local schools, churches, and the tourist industry. Together, they will investigate the building's construction and iconography; its purpose and history of use; its symbolic and imaginative potency; its materials, structure and conservation needs; its maintenance and ecology; and its context within the peninsula complex and the broader urban landscape, all with an eye to developing its potential for education, learning, and cultural engagement. Participants will share insights and methodologies across their areas of expertise to make new connections, not only to increase our understanding of this unique building but also to develop new models for the analysis, interpretation and management of other vulnerable historical buildings in regular practical use. Outputs will reflect this broad methodological dynamic by including scholarly publications alongside practical reports, visitor guides, and innovative interpretive educational materials. This multi-disciplinary, cross-institutional, multi-sector approach offers the chance to develop suitably informed and integrated resources for the wide range of stakeholders whose collaboration and mutual understanding will be essential if the Norman Chapel is to remain available for enjoyment by future generations.